Quantitative reduction theory and Diophantine geometry

Since antiquity, mathematicians have sought to understand when polynomial equations have solutions in whole numbers. Such questions are easy to ask, but surprisingly difficult to solve - a famous example being Andrew Wiles's proof of Fermat's Last Theorem which was open for 350 years until it was solved in the 1990s.

The answer is often closely related to the geometry of the shape defined by the equations. Many of the deepest questions can be posed in terms of "unlikely intersections": the geometry tells us that equations are unlikely to have solutions of a particular type; if there are lots of these unlikely solutions, then we look for some hidden special structure to explain them. The study of unlikely intersections draws on a remarkable range of fields of mathematics: number theory, geometry, ergodic theory, mathematical logic.

One tool used to solve questions of unlikely intersections is reduction theory. Reduction theory is a method of constructing "tiles" so that we can fill up a geometric object using shifted copies of the tiles, like the squares which fill a sheet of graph paper. Borel and Harish-Chandra discovered a recipe for constructing tiles whenever the permitted shifts are given by an object called an arithmetic group. This construction has numerous applications in number theory, group theory and dynamical systems.

Borel and Harish-Chandra's tiles are constructed by gluing together several pieces -- but there is no control over how many pieces are needed. The first part of this project seeks to answer the question: How many pieces do we glue together to make each tile? This will give us quantitative information about the applications of reduction theory.

In the second part of the project, we will answer deep questions from number theory about bounds for Galois orbits. Combined with quantitative reduction theory, this will enable us to prove new cases of the central conjecture on unlikely intersections, the Zilber-Pink conjecture.

Potential impact
The primary focus of this project is on number theory. Number theory underpins modern cryptography, which is essential for the security of online communications and of the financial system. As we develop more powerful computers, transmitting ever-increasing amounts of data and facing new security threats, there is a continual need to design faster and more secure cryptosystems. This project will prove bounds for abelian varieties which may help to understand some of the currently popular cryptosystems, such as Elliptic Curve and Hyperelliptic Curve Cryptography. The work on quantitative reduction theory may also have applications to Lattice Cryptography, one of the leading candidates for the new cryptosystems which will be needed for a future world of quantum computers.

More broadly, the project forges new links between a range of mathematical fields - number theory, dynamical systems, algebraic geometry, mathematical logic. These links will bring new methods for solving problems and stimulate new questions for researchers across these areas. As with the use of number theory in cryptography - which was unexpected even 60 years ago - over the long term, these ideas will have profound and unpredictable impacts on society and the economy.

I will maximise these impacts by wide dissemination of the results of the project to researchers, through publications in high-impact journals, talks at conferences which bring together researchers from different interested disciplines such as number theory and dynamics or model theory, and by organising a workshop to identify future research opportunities. I will also write a blog to disseminate the results of the project and to teach graduate students about Shimura varieties - a central topic in modern number theory for which there are few learning resources available.